Secure and Scale: Integrating Directly with Energy Meters for Enhanced Data Security and Regulatory Compliance in the NeoEco Net Zero Platform

Neo.Eco (NE) is at the forefront of a groundbreaking initiative, revolutionizing sustainability reporting for businesses and accounting firms. Our project is centered around bridging the sustainability engagement gap in the sector, with a special focus on enabling businesses to effectively meet net-zero targets and comply with crucial regulations such as CSRD and IFRS S1, S2\.

The innovation at the core of our project is the integration with commercial energy meters and measurement systems. This integration is vital as it facilitates the capture of accurate, real-time energy data - a critical factor in determining a company's environmental impact. Considering the substantial contribution of the industrial and commercial sectors to global energy consumption, as highlighted by the International Energy Agency (IEA), our solution is poised to play a significant role in reducing energy-related CO2 emissions. By 2040, improvements in energy efficiency in these sectors could lead to a reduction of up to 40% in CO2 emissions, underlining the urgency and importance of our project.

In response to our clients' needs, including those from notable companies, we have recognised the necessity of advanced system security for handling sensitive data. We are committed to achieving ISO 27001 compliance and SOC II assurance, following the guidance of Innovate Edge. This commitment to security is not only a response to client feedback but a proactive measure to protect data integrity and maintain client trust.

Our project's pathway towards commercialisation has seen significant achievements, especially in the realm of data security. Partnering with experts like in the field is crucial for us to fully realise our cybersecurity framework and protect our intellectual property effectively.